Enhancing seaweed aquaculture for alternative animal feed

The research project is about culturing red seaweed species using a compostable biopolymer which enhances the growth of seaweed. Cultured seaweeds are used for producing animal feed which can help to maintain healthiness of the the animals